The evolution of eukaryotic gene order: Following the birth, life and death of a eukaryotic gene cluster

This PhD project combines experimental evolution, genomics, chromatin genetics and biotechnology to improve our fundamental understanding of eukaryotic genome evolution and to expand the design principles in synthetic biology. We propose to follow the real-time evolution of the pulcherriminic acid (PA) gene cluster. This cluster provides host species with growth advantages under iron-limiting conditions and in competition with other microbes. The project will be divided into three subprojects: (i) A large-scale phylo-genomic analysis of the distribution of PA genes across microbial genomes. Here, we will evaluate the natural evolution of this cluster with a particular focus on the origin of genes, the distribution of transposable elements, the possibility of horizontal gene-transfer and the frequency of gene loss. (ii) An experimental evolution approach to optimise PA production in Metschnikowia pulcherrima and to analyse gene cluster organisation over time. We will grow M. pulcherrima under high and low iron growth conditions and in co-cultivation with Escherichia coli for multiple yeast generations. We will then analyse PA production under standard conditions and monitor the genomic organisation of PA biosynthesis genes. (iii) An experimental evolution approach to study the birth and structural trajectory of a gene cluster. We will introduce PA genes into the genome of S. cerevisiae as clustered genes, as non-clustered genes and as partly clustered genes. We will use different strain backgrounds with mutations in key recombination, DNA repair and gene regulatory pathways. Using initial fitness assessment as a guide we will evolve each strain for multiple generations in selective and non-selective conditions and analyse the genomic organisation of our target genes. Altogether, the proposed project will provide an interdisciplinary research experience to the student and contribute to our fundamental understanding of genome evolution.